Improving the Follow-up of Diabetic Patients by Measuring Earwax Glucose Concentration through a Self-Sampling Device

_Trears biomarkers is on a mission to improve access to sustainable diagnostics. Trears is a patented diagnostic device, which can be used to non-invasively detect diabetes._

_It is estimated that 415 million people are living with diabetes in the world, which is estimated to be 1 in 11 of the world's adult population. Adherence rates to diabetes testing among diabetes patients are very low. It has been found that up 51% of the diabetes patients, who were previously hospitalised declined an invitation to attend outpatient follow-up sessions after hospitalization_ _(Whitehouse FW et at. 1979)__. This group of patients had significantly higher hospital readmission rates than patients who were possible to follow up._

_We found that Trears earwax glucose is 59% more predictable that HbA1c for estimating chronic glycaemia over a month. Trears test is cost effective, pain free, accurate and reliable (H__erane-Vives, A. et al 2021)_

_This project will be a critical step towards completion of the regulatory submission to enable commercialisation._

_Herane-Vives, A. et al A Novel Earwax Self Sampling Device: A Feasibility Study Applied Sciences, 2021 - mdpi.com Appl. Sci. 2021, 11(11), 4882;_ _[https://doi.org/10.3390/app11114882][0]_

_Whitehouse FW, Whitehouse IJ, Smith J, et al. Teaching the person with diabetes: experience with a follow-up session. Diabetes Care. 1979; 2:35-38\._

[0]: https://doi.org/10.3390/app11114882